Radiation exposure to satellites in medium earth orbit

Research shows that the proton radiation belt varies with time, but at different rates depending on altitude. There are several sources and losses which depend on geomagnetic activity. The student will develop a dynamic radiation belt model that can take these variations into account. The model will be verified by comparing the results against data from the VAP satellites for selected events of interest. Using the SPENVIS system, the student will calculate the solar array degradation from the new model and compare against that obtained using the AP8 and AP9 models.